Towards a National AI-Enabled Repository for Wales

The project will develop a prototype distributed National trusted data repository (TDR) for Wales (NTDRW), which will have artificial intelligence (AI)-enabled functionality for knowledge discovery. The project will be developed in co-creation with stakeholders to assess readiness using appropriate toolsets and through a series of focus groups. These two aspects will concentrate on the following four TDR areas: data capture, data repositories, AI enabled search and knowledge discovery. The project will provide a detailed specification, including technical requirements, post-construction operational costs, and training requirements for the NTDRW.

One of the aims of the project is to bring the AHRC born-digital data community together. This is a collaborative project, which involves the following academic partners Aberystwyth University, Bangor University, Cardiff Metropolitan University, Cardiff University, Open University in Wales, Swansea University, and University of South Wales; and the following non-academic partners Archive and Records Council Wales, Cadw, Canolfan Beddwyr, the Digital Preservation Coalition, Eisteddfod Genedlaethol Cymru, the National Library of Wales, the Royal Commission on the Ancient and Historical Monuments Wales, and Welsh Government.